Scaling Absolute Binding Free Energy Calculations for Virtual Screening

Background. Alchemical absolute binding free energy (ABFE) calculations are significantly more accurate than scoring functions, but the throughput of commercial solutions is limited to ~102 of compounds due to licensing and computing costs. For hierarchical virtual screens to be successful it is crucial to use accurate scoring methods on as many compounds as possible to avoid discarding hits early on. The Michel group has developed adaptive ABFE protocols that decrease computing cost per compound x3-x6 fold, and scale robustly to diverse scaffolds. The group has also demonstrated that the accuracy of FEP calculations is improved via hybridisation with inexpensive machine-learned (FEP/ML) correction terms.

This proposal. We want to boost the efficiency and accuracy of the EnsEquil tool through synergistic combinations of ABFE and machine learning. We want to use reinforcement learning (multi-armed bandits) to process simultaneously datasets of ca. 102-103 compounds, boosting further efficiency by terminating early simulations of under-performing compounds (Aim 1). We also want to use active learning to iteratively screen libraries of ca. 104-105 compounds with a small number of ABFE calculations to correct scoring functions (Aim 2). We will also develop hybrid FEP/ML protocols that correct ABFE estimates with the help of available experimental affinity data (Aim 3). The software developed in this research will be implemented in the open-source projects sire and biosimspace that are professionally supported by the non-profit Community Interest Company OpenBioSim, offering a pathway for longevity and progression of a successful proof-of-concept prototype to industrial applicability.